Lumino: Building a CBT-based digital therapeutic to support women going through menopause.

Lumino is a new company with a bold vision for the future. We want to disrupt the way healthcare is currently delivered, and in doing so help millions of people have better mental health.

Our first mission is to develop a digital therapeutic to support women through the menopause.

By 2025 there will be over 1 billion women in the world going through menopause - that is 12% of the entire world population.

Most women experience symptoms, and for some these can be severe. This can include hot flushes, insomnia and anxiety. Approximately 2.24 million women in the UK are currently experiencing problematic symptoms relating to the menopause.

Menopausal women are also the fastest growing workforce demographic in the UK. Even by conservative estimates, businesses loose £7.3 million a year in associated absences.

Cognitive behavioral therapy (CBT), developed specifically for menopausal symptoms, can help women to manage hot flushes and night sweats (vasomotor symptoms), and has been found to be effective in clinical trials. The North American Menopause Society recommends CBT as an effective non-hormonal treatment option for hot flushes and night sweats. The UK's National Institute for Health and Care Excellence recommends CBT for women going through the menopause who are experiencing low mood or anxiety.

Using digital technology will allow more women to get convenient, high quality support, through scalable solutions. Our approach is rigorous and grounded in evidence -- giving users and clinicians confidence in our products.

Our digital therapeutic programme will give women access to cognitive and behavioral techniques whenever and wherever works for them.